Voice Virtual Teacher

The **Virtual Teacher** is designed to support children's learning from home. It provides an individualised learning experience identifying learning gaps and offering activities, challenges and interactive, practical lessons to help them develop their skills and understanding.

It has been developed on the Amazon Alexa voice app or voice skill platform and is easily to install on many of the Amazon Alexa device you may already have in your home such as the Amazon Echo, Dot, Echo Show or Fire tablets.

With **multimedia tutorials** the Virtual Teacher will support whole family learning and prepare parents with the understanding and tools to support their child's learning at home. As we all know the curriculum has changed massively since we as parents were at school, the virtual teacher will support parents in understanding new teaching methods and strategies that children are learning in school, avoiding confusion and frustration.

Activities and challenges offered will be linked to the national curriculum objectives and topics. These challenges are designed to offer practical, interactive and engaging learning experiences catering for all levels of ability and learning styles. There will be:

* Tutorials
* Video lessons
* Audio lessons
* Practical challenges
* Family challenges
* Active activities
* Practice
* Assessments

This is an opportunity for parents to actively engage with a child's learning at home. At launch the voice app is focused on primary school content and all content follows the current UK curriculum. You can leave comments in the review section to request new types of content or provide feedback - which we can take into account as we continue to add new content to the app over the coming weeks and months.